Destiny's Children

The project “Destinys Children” will manufacture and test, novel high heat capacity materials, which raise the heat capacity of existing carbon based aircraft brake friction materials. These innovative advanced materials address key customer needs in aircraft brakes offering a path to weight reduction, life increase and improved durability, The technology has applications beyond aircraft brakes in multiple high value global markets.